Maths for the Masses (extension)

Mathematics is at the heart of most scientific and technological advances. Although it is still a subject that fills most with dread and fear, there is a surprising appetite out there to gain access to this mystical world. The recent publication of the Smith report has documented the current crisis in mathematical education and the implications this could have for the UK economy. The extension of my media fellowship will aim to exploit the mediums of TV, radio and print to breakdown some of the prejudiced views people have of mathematics. On a broader platform, my experience in issues connected with the Royal Society's Science and Society programme will form another strand to my media activity. There is still a desperate need to open a dialogue between the science community and the society that can benefit or be harmed by scientific advances. The media fellowship will provide the space for a member of that scientific community to engage in dialogue.